RAL Studentship 1 at KCL 2024

This award is for a PPD RAL studentship hosted by the Kings College London. The student's name is Jasmine Ghamsari. The
award is funded at 50% from PPD RAL. The PPD RAL supervisor will be Maurits van der Grinten and the Kings College London
supervisor will be Jim Dobson